Queen's University of Belfast and LoyalBe Limited KTP R4 21_22

To apply advanced analytics to innovative data sources with the overall aim of enhancing business value and understanding consumer behaviour.